Cryptic Innovation Application July13

Cryptic is a privately owned UK software house specialising in creating high performance market leading security applications.Cryptic has researched and developed a number of technology security solutions to meet not only the challenges faced today, but those which will evolve into the mainstream threat market over the coming years.Its small management team, experienced in business start-ups, operate at a high level in IT and in commerce generally, both in the UK and the Middle East.Cryptic is a highly creative agile company, focused on producing world beating niche software security applications.Cryptic has a sophisticated security intelligence software platform with unique attributes in terms of search and retrieval algorithms, very high performance handling terabytes of data, and almost unlimited scalability. The Cryptic Security Information and Event Management (SIEM) solution is the core offering, augmented by point specific solutions (e.g. Card Scanner for PCI-DSS conformance scanning). Cryptic's software is database agnostic, and can be delivered as on-premise, enterprise or cloud solutions, for any size of business or organisation.